Cojac Limited - Proof of Market - Multi-Axis Motion Controller.

Cojac Limited have developed a multi-axis motion controller with applications for consumer
and industrial products. All the products envisaged have global market opportunities. The
main features of the technology are intuitive ease of use, combined with precision control, and
the ability to navigate an entity on a computer screen or external device in any axis or
combination of axis. Operation, which may be single-handed or computer controlled, does not
require buttons to activate the motion control. The technology developed by Cojac has
significant intellectual property attached to it. The companies first product is aimed at
computer gaming, where the benefits of low cost, intuitive ease of use, and a learning curve
measured in minutes, considerably enhances the gaming experience. Cojac will set up a
manufacturing site in the North West of England with research and development on new
products continuing at its facility based at the Daresbury Science and Innovation Campus.